University of Exeter and Hydro International PLC

To jointly develop an Innovation Management Capability (IMC) together with a marketing toolkit that will be employed across the key regions and disciplines, to deliver a portfolio of growth in products and services.